Overcoming glyphosate resistance

Glyphosate resistant weeds are a critical issue for worldwide food production. Pangaea Agrochemicals together with their collaborating partners at AgroSmart and the University of Birmingham have come together to develop a piece of patented herbicide technology that addresses this problem into a commercial product. The technology relies on the use of a formulation containing micro-encapsulated glyphosate to provide a herbicide which is capable of controlling many different glyphosate resistant weed strains.
The project is focussed around the transfer of existing micro-encapsulation technology from other sectors into agrochemicals and the subsequent development of a small pilot plant to develop the initial manufacturing process. The product of both the lab scale development and the pilot plant will be tested for efficacy at trials centres in Australia and South Africa.